ACUTE - Accessibility and Connectivity knowledge hub for Urban Transformation in Europe

The ACUTE project aims at establishing a Knowledge Hub for ENUAC that enables exchange within the field of urban accessibility and connectivity. The purpose is to overcome the fragmentation of findings, experiences, competencies and results. ACUTE addresses the challenges of sustainable urban passenger mobility, freight transport, connectivity and accessibility as an integral and essential part of sustainable urban development. ACUTE aims to create a space for stakeholder exchange and co-creation. It provides an inclusive environment for urban actors with diverse backgrounds (researchers, practitioners, public administrators, entrepreneurs, social innovators, etc.) to discuss current themes and priorities and identify the most pressing urban challenges of today and the future. ACUTE will support ENUAC-funded projects and enable cross-project cooperation. Also, it will extract, consolidate and synthesise knowledge from these projects and provide it to other stakeholders and projects. Further, it will initiate efforts to support practitioners and the mainstreaming of research results and provide strategic support for the future Horizon Europe Driving Urban Transitions (DUT) programme.